'What do Middle English sermons reveal about prayer: The most elusive yet widespread ritual of the Middle Ages?'

This project will provide a description, discussion, and analysis of what Middle English sermons reveal about lay prayer in late medieval England. Prayer was a fundamental element of religious expression, yet while numerous prayers are extant, it is difficult to extract the communal and personal meaning from them because they provide little evidence of how, where, and why they were to be performed - they are elusive. This thesis will demonstrate that Middle English preaching material offers a unique window onto the performance, location, and function of lay prayer. Medieval sermons, as a historical source, bridge the gap between clerical and lay understandings.

This research will be unique in two ways; firstly, it will examine unexplored but central texts within English religious culture and secondly, it will provide an important analysis of the experiential parameters of late medieval prayer where there is a gap in scholarly literature which has tended to focus more on the origin, function, and influence of sources. Several areas of scholarly work intersect with this interdisciplinary project. It will be of significant interest to medievalists who are concerned with medieval religion, scholars of Middle English literature and those working within sermon studies. It will add to growing scholarship focussed on inwardness, interiority, and selfhood within medieval studies. Material concerned with performance intersects with the increasing emphasis on medieval sensory experience. It will expand recent work on prayer, building on Rachel Fulton Brown's (2017) examination of the Little Office of the Virgin and Roy Hammerling's (2008) study of the history of prayer. It will be of interest to those concerned with 'Wycliffite' texts because a particular aim will be to compare what was said about lay prayer within reformist preaching material with that which was found in 'traditional' sermons.

There is a considered plan for this project. This thesis will consider a representative selection of vernacular sermons listed in A Repertorium of Middle English Prose Sermons by Veronica O'Mara and Suzanne Paul (Turnhout: Brepols, c 2007). This catalogue provides details of over one hundred and fifty manuscripts, usually from the late 14th and 15th centuries. The analysis of these sermons will advance our understanding of how prayer, and particularly lay prayer, was perceived, promoted, and reflected by preachers. The first year of research will identify which sermons should be studied, and relevant contextual reading will be undertaken. Such a large-scale analysis of the sermon summaries in the Repertorium will provide a wealth of fascinating and useful material; it will disclose, for example, the common themes of prayer preached in these texts, as well as the liturgical occasions for their performance. Following from this preparatory work, a range of relevant sermons which reflect these common elements will be translated and considered in detail.

The information gleaned from this comprehensive analysis will be organised into three sections. The first will illuminate key performances of lay prayer. The second will explore how these preaching texts located prayer within three interlocking places: church buildings, parishes, and individual lay people. Thirdly, the final part of this research will analyse and explain what the sermons reveal about the function of prayer in late medieval England.